onlineteachingplatform.com

CourseMaker is a platform for creating online courses. The platform is targeted in particular at technical course authors (software engineers and data scientists). We aim to lower the barrier to entry for online course creation. We do this in two key ways (1) By making the project open-source. (2) By offering gentle introductory pricing for new creators using our paid hosting service.

The platform will offer all the features necessary for online course creators to publish their lessons such as video hosting, lesson creation, payment collection and student progress reports (to name just a few examples). The platform also offers a number of state-of-the-art capabilities that distinguish it.

Our innovative business model means that for those who wish to use our open-source code, they have the option to work with our code for free and handle web hosting themselves. For those looking for a managed solution, we have a flexible paid plan which fosters new teachers. This brings with it the benefits of the open-source community, transparency, and a commitment to high standards.

In our second phase, we will rapidly address beta tester-suggested platform improvements (chiefly site build time), and expand the platform's code evaluation feature from 1 language (Javascript) to 2 (Python). Furthermore, we will accelerate the generation of high-quality course creation content in both text form: https://coursemaker.org/blog/ and also audio form via the CourseMaker podcast show for course authors: https://coursemaker.org/podcast/